Using machine learning to predict structural factors using electrogram characteristics in intact hearts

The study aims to achieve this by using contact electrodes on ex vivo whole hearts to form an extracellular electrogram. Abnormalities simulating atrial and ventricular fibrillation will be generated in the hearts to assess differences and changes in morphology. Machine learning algorithms will be developed for the analysis and characterization of the electrograms generated.